A next-generation support system and personalised therapy platform for individuals with neurological conditions, as well as their family/caregivers.

Rehabilitation for individuals who have suffered a brain injury, stroke, and other similar neurological conditions is stuck in a decades-long rut. Among experts, it has long been agreed that the NHS does not satisfy the demand, and the gap between acceptable and available service is worsening.

Private services and sectors such as medico-legal and medical-insurance provide some relief, though at costs only affordable to those with insurance claims or an alternative funding source.

Neumind was founded by engineers and identical twin brothers, one of whom suffered a life-altering brain injury. We understand the difficult journey of recovery and know how little support is out there, from limited rehabilitation to extortionate healthcare costs. Over the past two years, we have worked with hundreds of individuals, families and clinicians to design the most complete and affordable system to support people post-discharge.

We combine technology, best clinical practice and a deep understanding of the people we serve to help them live more independent, fulfilling and happy lives. We also recognise the importance of family and caregivers, which is why we support and empower them in parallel to their loved-ones. We believe everyone should have access to quality, long-term neurorehabilitation and support.

This project aims to strengthen neumind's digital strategy by developing and facilitating development of a personalisable digital rehabilitation course and therapeutic recommendations, in conjunction with key opinion leaders (KOLs), including world-leading academics, clinicians, and care providers. The outcomes of this project will form the therapeutic component of neumind's platform and offers a step-change in cost-effectiveness and quality of long-term support.